Transdisciplinary Antimicrobial Resistance Genomics network (TARGet)

The problem we wish to solve. Whole-genome sequencing of microbes offers new ways of understanding the development, transmission, and prevention of antimicrobial resistance (AMR). It is an exceptionally promising, rapidly developing area, which provides rapid, detailed genomic information on antibiotic-resistant bacteria that can be used for diagnosis and surveillance of AMR in clinical and agricultural settings. While genomics (the field of DNA sequencing technologies and bioinformatics) has revolutionised our understanding of microbes and AMR, it is not currently clear how the rapid developments in genomics can be efficiently translated, at scale, into practical and cost-effective tools that reduce current and future harms associated with AMR. No single discipline can resolve this complex process of translation in isolation. Instead, transdisciplinary working is essential to progress the many possible ways genomics could contribute to countering the threat posed by AMR. These include an exploration of the better use of the UK's unique capabilities in the field of DNA sequencing technology R&D and development, the ethical implementation of Artificial Intelligence (AI) to analyse large genomic datasets, the possibility of developing new diagnostic technologies to guide future prescribing in both human and veterinary medicine, and the possibility of using genomics to shape and change infection prevention and control practices across health and social care. These translational challenges require the input, expertise, and the establishment of a common language and set of goals from many perspectives. To this end, the Transdisciplinary Antimicrobial Resistance Genomics network (TARGet) will bring together researchers in social sciences, the humanities, biomedical and veterinary sciences, and applied health, and product developers, governmental organisations, industry, and the general public to bring genomics from the laboratory to clinical and veterinary medicine, and to leverage genomic information to inform the development of novel diagnostics and infection prevention practices.

What the leadership team will do. We will support the growth of a dynamic network of diverse experts and organisations. The transdisciplinary leadership team are well-connected to multiple research communities across the UK and internationally, to industry and to other stakeholders in the NHS, social care and veterinary medicine. The leadership team is thus exceptionally well-placed to recruit a far-reaching network of different stakeholders all of whom will make valuable contributions to future research harnessing the potential of AMR genomics. The TARGet leadership team will be responsible for transdisciplinary network-building activities, including surveys, online and in-person meetings, and selecting transdisciplinary research projects for pump-priming funding.

What the network will achieve. TARGet will initially use monthly transdisciplinary, interactive webinars that focus on the range of data-types, skills, knowledge, theories, and methods used across the full range of collaborating disciplines and organisations involved. In this way, the webinars ensure that every discipline's stakeholders learn about the others' perspectives and potential contributions. Activities in the first year will ensure the network develops a deep understanding of the multitudinous assets it has, and will increasingly work synergistically to translate the potential of AMR genomics into real-world actions and impacts. These online events will be complemented by major in-person plenary events. Finally, towards the end of the project, the activities of the network will focus on the documentation of successful implementation of AMR genomics across different sectors, and the co-production of a programme of future research projects and policy recommendations that rely on transdisciplinary working to deliver optimal solutions.